University of Kent and London Women's Clinic Limited

To develop a test to improve IVF success rates that simultaneously selects the best embryos and determines when the womb lining (endometrium) is most receptive. These factors will be combined to deliver intelligent data interpretation for patient benefit.